Investigating how myeloid cells mitochondrial metabolism changes in MS

investigate the putative metabolic axes in the chronic inflamed CNS to ultimately identify novel
metabolic pathways susceptible to therapeutic intervention.